Queen's University Belfast & Camlin Power Limited

To develop an innovative real time liquid monitoring system for industrial and environmental analysis. The applications of the monitor will include pollution diagnostics and large scale power industry asset monitoring.